Using Robotics to Lower Maintenance Costs and Improve Safety

Process Vision is taking the development of a snake robot to the next stage. The system will be able to perform some maintenance tasks, as well as inspection in vessels and pipework. It is hoped that this innovation will help improve safety, costs and reduce gas wastage.